Grwp Llandrillo Menai and Faun Trackway Limited

To develop a New Product Development methodology, including concept design (utilising 3D CAD, FEA and modelling processes) and the introduction of advanced materials into products